Identifying blood brain barrier signatures in cerebral malaria and central nervous system infections to inform treatment targets and patient stratific

Identifying blood brain barrier signatures in cerebral malaria and central nervous system infections to inform treatment targets and patient stratification.